The role of a chromatin remodeling in stem cell biology, the immune system and development

Technical abstract
Embryonic stem cells are characterized by a special chromatin status: their chromatin is often referred to as ‘hyper-dynamic’. What underlies this dynamics and what is its importance is poorly understood. Our hypothesis is that the special nature of embryonic stem cell chromatin is linked to chromatin remodeling factors.

We are studying a chromatin remodeling factor that is highly expressed in pluripotent stem cells, is regulated by and interacts with key stem cell transcription factors and has been suggested to be required for the embryonic stem cell phenotype in cells in culture (Wang et al., Nature, 2006; Boyer et al., Cell, 2005; Hong et al., PLOS Computational Biology, 2009). Our work suggests a role of this factor in maintaining heterochromatin during cell proliferation and facilitating correct chromosome segregation (Rowbotham et al., Mol Cell, 2011). We created a conditional knockout system for this factor in mouse and will study what is its role in early development, how it affects chromatin in the early embryo and how it maintains epigenomic and genomic stability. In a parallel effort, we explore the role of this factor in the development and function of the immune system in collaboration with Dr Anne Corcoran, Babraham Institute. We use massive parallel sequencing to map the sites of action of this factor in the genome and to explore how it impacts genic and intergenic transcription. We are developing new techniques, involving in vivo protein tagging, to address how this factor remodels chromatin in the living cell. These techniques should be widely applicable, for example to unravel the mechanisms of chromatin enzymes